NHS inform – designing a ‘Once for Scotland’ digital hub in support of a national weight management pathway.

By 30 Sept 2025, this Accelerator will deliver a report containing research findings and proposals for a a 'Once for Scotland' digital weight management hub. The hub will provide trusted information, self-assessment tools and referral pathways designed to meet user needs. It will transform how people access and engage with weight management services, ensuring timely, appropriate support.

Obesity is a major public health challenge in Scotland, contributing to conditions such as cancer, cardiovascular disease, diabetes, and mental health issues---key priorities for the Scottish Government and NHS. The UK Foresight report described obesity as the "climate change of public health." **\[1\]** In 2022, Nesta estimated the annual cost of obesity in Scotland at £5.3 billion---3% of GDP---including £776 million in NHS costs and £4.1 billion in lost quality of life. **\[2\]**

Scotland's obesity rates exceed the UK average: 66% of adults are overweight or obese, with 29% classified as obese. Stark inequalities persist---40% of women in the most deprived areas have obesity, compared to 18% in the least deprived. \[**3\]** Many people, especially in deprived communities, face barriers to accessing support and experience stigma**\[4\],** making it harder to seek help.

This project will co-design a national digital hub where users can:

\* Access inclusive, evidence-based information on weight and health

\* Use tools to assess personal needs, risks, and readiness for change

\* Be guided to appropriate local or national support, including NHS, pharmacy-led, digital, or community-based services

\* Overcome barriers to seeking and sustaining support**\[5\]**

The hub will be developed with users, addressing real-life challenges and supporting confident, informed choices. It will ease pressure on NHS services by enabling self-management and community-based care where appropriate.

This initiative aligns with Innovate UK's A-1213 Weight Management Pathway Design Accelerator, supports Scotland's Diet and Healthy Weight Delivery Plan (2018), and contributes to DSIT and DHSC goals of improving long-term health and wellbeing through innovation.

\[1\] [Tackling obesities: future choices - project report (2nd edition)][0]

\[2\] [9 Obesity - The Scottish Health Survey 2023 - volume 1: main report - gov.scot][1]

\[3\] [prevalence\_causes\_\_impact\_1920\_data\_f\_2023\_updated\_version.pdf][2]

\[4\] [prevalence\_causes\_\_impact\_1920\_data\_f\_2023\_updated\_version.pdf][2]

\[5\] [Barriers and Motivators to Weight Loss in People With Obesity - PMC][3]

[0]: https://assets.publishing.service.gov.uk/media/5a759da7e5274a4368298a4f/07-1184x-tackling-obesities-future-choices-report.pdf
[1]: https://www.gov.scot/publications/scottish-health-survey-2023-volume-1-main-report/pages/15/
[2]: https://www.obesityactionscotland.org/media/235lfdxq/prevalence_causes__impact_1920_data_f_2023_updated_version.pdf
[3]: https://pmc.ncbi.nlm.nih.gov/articles/PMC10729542/